University of Hertfordshire and Delight Supported Living Limited KTP 21-22 R3

To develop a software, vision and machine learning system to support vulnerable people to live independently, by recognising dangerous behaviours and falls which need emergency attention.